Sustainability Knowledge Graph AI

Building on the success of the Provenance Framework, the world's first knowledge base for sustainability communications in the Consumer Packaged Goods (CPG) industry, this grant supports the development of an integrated, verifiable and actionable product-level Sustainability Knowledge Graph which can be used to develop AI and machine learning models to enable decision-making in favour of engaging, compliant and trustworthy sustainability marketing by Provenance's 200+ customers, which includes leading businesses such as Unilever, Princes and Arla.